New regulators of pluripotency and epigenetics reprogramming in ES and iPS cells

Technical abstract
We are undertaking genome-wide epigenomics screens in pluripotent stem cells and differentiated cells in order to understand epigenetic reprogramming and the epigenetic regulation of pluripotency. We have identified a number of new candidate factors and candidate mechanisms that might play a role in epigenetic reprogramming and in regulating pluripotent states. In this student project you will manipulate these new gene candidates by stable knockdown strategies in ES cells in order to determine their role in epigenetic reprogramming and pluripotency. You will examine the potential of manipulated ES cells to self-renew and differentiate, as well as their epigenetic properties and reprogramming capability. You will learn techniques for culture and manipulation of ES cells and for genome scale epigenetic analysis and computational evaluation. Depending on what you find in the ES cell system, you may also test the new candidates by introducing them into differentiated cells in order to derive iPS (induced pluripotent stem cells). This is an exciting opportunity for research at the forefront of epigenetics, stem cell biology and regenerative medicine. The work is in close collaboration with an industrial partner (CellCentric, Cambridge) which will give you the opportunity to learn how collaborations with the biomedical industry can help to accelerate translating and applying your research findings.